Development of B(MIDA)-based directing groups for C-H functionalization

The practical advantages of using 'protected' boronic acid derivatives such as B(MIDA) derivatives will be expanded to permit their use as functional directing groups for transition metal catalyzed C-H functionalization ortho of aryl-B(OH)2 derivatives as well as for alkenyl-Csp2 and alkyl-Csp3 functionalizaiton. Givent he wide spread commercialization of these functionalities, we expect that a successful demonstration of these new directing B(MIDA) derivatives will be of importance to chemical industries, including the pharmaceutical, agrochemical, and material industries.